Plastic Free Hair & Skincare for Children

Percy & Pop is a business specialising in natural, plastic-free hair and skincare products formulated specifically for babies and children.

Percy & Pop's solid shampoo and conditioner bars are designed to be completely free of all plastic packaging while also being specifically formulated for children's delicate hair and skin. The products are pH-balanced, vegan, cruelty-free and free from SLS, phenoxyethanol and PEGs. Natural, COSMOS-certified surfactants ensure excellent lathering and moisturising as effective as liquid shampoo. The bars can be conveniently carried in children's PE and swim bags without leakage and can also be carried in hand luggage on flights as they do not fall within the 100ml liquid restrictions for air travel. A durable and sustainable storage option allows for easy transport and for the product to be refilled on an ongoing basis.